ARCHAIV (AI VIDEO GENERATING PLATFORM)

Archaiv.io is an innovative online platform that empowers users to effortlessly create AI-generated video content from simple text prompts. Our user-friendly website offers high-quality footage with a wide range of resolution, aspect ratio, and aesthetic filters such as Super 8 or VHS. By leveraging machine learning AI trained on open sourced archival moving image material, we can enable users a gift of infinite possibilities to generate specific personalised and authentic video content, capturing the essence of their own history.

We aim to empower individuals to generate their precious memories, the tool gift users the ability to see cherished memories come to life, ones which weren't recorded or have been lost to time. By utilising the platform, users can generate tailored AI based video content that helps them relive their past moments, even when physical footage may no longer be available. This creates a new way to preserve and cherish personal memories, making it a valuable tool for anyone seeking to revive their most adored experiences in life.